The University of Huddersfield and Rail Wagon Association Limited KTP 22_23 R2

To develop new models, methods, processes and technologies to minimise wheel wear and damage in rail freight vehicles, which will then be disseminated and applied across the UK rail freight sector.